Publishing Black British Short Stories: The Potential and Place of a Marginalised Form

This project explores the potential and place of black British short stories from 1940 to 2020. I will
consider how short fiction operates outside of the publisher-led canonisation of black writing in Britain,
which centres on the promotion of contemporary multicultural and urban novels. Kean (2015) notes
publishers' expectations that black fiction should uphold a positive representation of multiculturalism
through longform
narratives which allow white readers to 'engage' with black experiences, and
Squires (2012) discusses the 'gatekeeping' role of the industry in maintaining the success of such
narratives. Short fiction, via its inversion of discursive hierarchies and marginal position, creates
dissident narrative spaces which can interrupt and challenge the industry-led homogeneity of black
writing. While studies have explored postcolonial short fiction more broadly (Holden, 2010, 2013;
Awadalla & March-Russell, 2013), black British short stories remain critically and commercially
neglected. Through archival research I will trace the form's history of publication, its engagement with
the 'centre' of black British writing, and its function in magazines, journals, printed collections and
online spaces.
This project builds from my First-Class BA dissertation, which examined the marketing of black British
bildungsromane in the early 21st century, and current 20,000-word MRes dissertation, which
investigates the position of two recent story collections in the literary marketplace. From my BA and
MRes research I have developed broad and deep subject knowledge and familiarity with theoretical
and critical debates that I will extend in my PhD. I have already begun disseminating my initial research
ideas in public: I have been commissioned to write articles on Butterfly Fish and Speak Gigantular
(Okojie, 2015, 2016) for the Literary Encyclopaedia (a major online resource), and was invited to deliver
a paper at the NTU Literary Cultures Conference (Reclaiming Identity).